Nordic Market Investigations

The Nordic Power market has a variety of electricity generation assets/mixes in the different countries

and already overall high renewable content and a high level of electricity consumption. However,

networks and grids will need considerable upgrade and expansion for new generation capacity to be

installed in many locations. This entails a variety of market opportunities for electrolysers including large-

scale conversion of surplus renewable power to hydrogen for industrial use and for transportation. ITM

Power will undertake an investigation into the export potential for the Nordic Region.